Corporate Travel Carbon Footprint Management System (CTCFMS)

RouteZero is developing an advanced digital platform to help organisations understand, manage, and reduce the carbon impact of corporate travel and accommodation. The project focuses on one of the most challenging areas of corporate sustainability, Scope 3 travel emissions, where data quality, behavioural change, and regulatory pressure often collide.

The system combines modern data science and AI techniques to give organisations clearer visibility of their travel-related emissions, alongside practical tools to support better decision-making. By embedding sustainability considerations directly into travel planning and reporting workflows, the platform helps companies move beyond retrospective carbon accounting toward proactive emissions management.

A core aim of the project is to make sustainability easier to act on across the organisation. Rather than relying solely on specialist teams, the platform is designed to support employees, managers, and sustainability leads with timely insights, guidance, and incentives that encourage lower-carbon travel choices. This approach helps foster lasting behavioural change while maintaining operational efficiency.

The project also responds to growing regulatory and disclosure requirements in Europe by supporting more consistent, auditable, and transparent sustainability reporting. In doing so, it aligns with wider European climate objectives and helps organisations prepare for a future where carbon performance is increasingly scrutinised alongside financial performance.

Overall, RouteZero's work positions corporate travel as a strategic lever for both emissions reduction and cost efficiency, helping organisations turn sustainability commitments into measurable, day-to-day action without compromising business needs.